A Virtual Tour Platform for Curators to help deliver Culture to the home

Visit brilliant cultural institutions from all over the world from the comfort of your own home!

Explore heritage sites you've never been to before, get a fresh perspective of your favourite gallery, discover new artefacts and their stories in even your most frequently visited museums. Find out directly from curators, historians, artists, and experts which pieces, stories inspire and fascinate them.

Go with friends, or go alone and take the opportunity to ask questions. These tours will give you a new way to explore history and culture. Supporting and protecting historic institutions by keeping them alive in the public imagination and by offering an opportunity for you to make a donation or to pay for exclusive content.

The project has two applications. The first is an audience facing application for smartphones, tablets and a fully immersive version for VR headsets where users will be able to;

* Choose from a variety of prerecorded virtual tours
* Book on to a Live Tour where they're able to ask questions to the curator
* Virtually explore a location at their own pace
* Look in detail at 3D captures of exhibits

The second is an application that enables institutions, artists, and curators to create the tours themselves, it will be an easy to use system that will allow them to:

* Import 2D, 3D and audio files to build up a virtual version of their cultural institution
* Layout the various assets in a 3D space for users to explore
* Add hotspots to trigger content and create relevant tags for people to find
* Add a 3D virtual "actor" controlled by the tour guide using a VR headset, either live or recorded